Quantum dot emission from plasmonic nanocavities

This research has focused on trapping light within plasmonic nanostructures, particularly exploring nanoparticle-on-mirror (NPoM) configurations and the emerging field of picocavities, which enable atomic-scale light localization. Investigations into monolayers of quantum dots and two-dimensional transition metal dichalcogenides embedded in NPoMs reveals distinct emission spectra and demonstrated strong light-molecule interactions.